Data analysis support for existing projects in SP2 with emphasis on integrating results across gene expression and QTL mapping experiments

Technical abstract
Most data sets generated by GCP activities to date are inaccessible and inadequately annotated for analysis by GCP scientists. This project will continue to provide the tools and support for GCP researchers to properly annotate and publish these datasets in the GCP central registry or in other designated GCP (web service) networked databases, in compliance with GCP data templates, domain model and ontology standards. The primary focus in this project is the management and analysis of cereal data sets. This was restricted in 2006-7 to rice and maize datasets, although wheat work was originally envisioned. In 2008 the work in rice, maize and wheat data will continue with new data becoming available. The project will be expanded with the inclusion of ICRISAT to work on sorghum, chickpea, groundnut pigeon-pea and millets as these data become available to the project. Significant cross-linkage with public model plant data such as from Arabidopsis, rice and sorghum will also be an important outcome of the analysis. We will collaborate directly the researchers from projects providing the data and where possible involve researchers and bioinformatics staff at the institutions involved. NIAS and JIC will continue to provide their expertise though consultancy and site visits to IRRI, CIMMYT and ICRISAT. CIP will also be added to the team to provide additional support. Objective 1: Development and integration of tools for the management and analysis of gene expression and QTL data. Objective 2: Support to SP2 projects generating and utilising gene expression and mapping data. Objective 3: Common factors for abiotic and biotic stress responses across species through comparative analysis.